Understanding the Mechanisms of Self-cleaning Surfaces

Maintaining cleanliness is important for a wide range of industrial processes and engineered surfaces.
However, the economic and ecologicial burdens of using sanitising solutions are key considerations for the
journey to a net-zero world. This phenomenon has led to significant interest in recent years in so-called selfcleaning
surfaces. Taking inspiration from nature, a water droplet on a lotus leaf has high droplet mobility
and dirt is lifted off the surface as the droplet rolls. This has inspired a class of rough biomimetic surfaces
known as superhydrophobic surfaces (SHS). An alternative approach to self-cleaning surfaces is to
imbibe the rough surface with oil to create surfaces known as liquid-infused surfaces (LIS), which
display self-healing properties via capillary action. Another promising approach to realise self-cleaning is to
covalently graft polymers to the surface to create the so-called omniphobic liquid-like surfaces (LLS).
My PhD research aims to understand the mechanisms of contaminant removal on selfcleaning
surfaces to help guide design principles for these surfaces. This will be achieved by quantifying
the friction force experienced by droplets and forces required to remove contaminants by droplets on
these surfaces. Initially I will focus on rigid particles before investigating more complex contaminants, such as
food and biological fluids which have complex rheology.